MAppEO: The Platform to Deliver High Value Business Analytics Through Light-Weight Apps

The world faces major challenges associated with climate change, city management, the environment, natural resources and population growth. The pace of change means existing monitoring and reacting are no longer appropriate. MAppEO addresses these issues with a platform delivering high-value business analytics powered by Earth Observation data via lightweight digital applications (Apps). MAppEO harnesses enabling technologies in satellite imagery, cloud computing and big data, allowing Apps to meet these challenges. The Apps will be developed by a highly qualified and experienced technical team (Satellite Applications Catapult, Geospatial Insight, Sterling Geo and Specto Natura). MAppEO has already attracted global client partners across finance (World Bank, Permian Global), agriculture (AB Sustain), natural resources (Tullow Oil), Smart Cities (Living PlanIT) and asset management (British Geological Survey) who provide clear insight and true user requirements via an initial set of challenges. These pump prime the expansion of App development and user uptake. Making these Apps, offers the consortium a foundation for export and potential for sustainable growth within the knowledge economy.